Determinants of Diet and Physical Activity

Technical abstract
The Determinants of Diet and Physical Activity (DEDIPAC) Knowledge Hub (KH) is the first pilot to contribute to the DEDIPAC pillar of the Strategic Research Agenda (SRA) 2012-2020 and beyond of the Joint Programming Initiative (JPI) 'A Healthy Diet for a Healthy Life' (HD4HL). The objective as formulated in this SRA is "to understand the determinants, at both the individual and group levels, regarding dietary, physical activity and sedentary behaviours using a broad multidisciplinary approach, including biological, ecological, psychological, sociological, economic and other socio-economic perspectives, and their interrelationships and to translate this knowledge into a more effective promotion of a healthy diet and physical activity." This first pilot of JPI HD4HL is obviously to contribute to that overall SRA objective, and aims to do so by preparing, developing and realizing a knowledge hub - i.e.a network and infrastructure - for future monitoring, research and translation of research to policy and practice regarding determinants of dietary, physical activity and sedentary behaviours.